The effect of chemical composition, pretreatment and microstructure of the catalyst pellet on the mass transport characteristics

The project will explore the effect of chemical composition, pretreatment and microstructure of the catalyst pellet on the mass transport characteristics relevant to catalyst preparation routes. The work will include an analysis of drying kinetics, wetting (e.g. impregnation/washcoating) and wicking. Furthermore, the project aims to investigate the use of terahertz spectroscopy and imaging as a method for determining catalyst porosity, non-destructively and quickly